ALMA Project Scientist FEC support 2009

The ALMA observatory is under construction in northern Chile. This grant will be used to support 10% of the time of Dr John RIcher to act as the UK's Project Scientist for the project, as it enters the commissioning and first science phases.